Bacterial dynamin: cellular function and molecular mechanism

We have previously identified a molecule in a number of common bacteria that was thought to only exist in the cells of higher organisms such as yeasts, plants and animals, as well as humans. The molecule is involved in the shaping of the lipid membranes that engulf all living cells and that also form internal compartments inside some cells. Our finding re-emphasises the evolutionary link between all living organisms and opens up questions regarding the origins of processes that are very important to our brains, such as neurotransmitter uptake. It seems, that parts of these processes have already been invented by bacteria earlier. In the current proposal, we aim to eclucidate the exact molecular mechanism of thse membrane-shaping molecules using the bacterial versions. This is required since the human versions have proved to difficult to work with over recent years. An exact understanding will eventually make it possible to understand why, under certain circumstances, things go wrong and diseases develop. Apart from this, knowledge of what bacteria do with these molecules without having a brain or indeed intracellular organelles will be interesting.

Technical abstract
We will attempt to produce a high-resolution map of bacterial dynamin-like protein (BDLP) using cryo-electron microscopy and helical reconstruction techniques to be able to fit in our previous crystal structure. From preliminary work we anticipate a large conformational change to become obvious, stretching the molecule to over 16 nm. This will allow the hydrophobic 'paddle' to insert into one half of the lipid bi-layer, hence introducing membrane curvature. Experiments with engineered, isolated 'paddle' domains will confirm this. The fitting of the crystal structure will then allow us to interpret mutants and any nucleotide-induced conformational change at the atomic level, a first for any dynamin molecule and something that has been a major goal in the eukaryotic dynamin field for considerable time. Site-specific gold-labelling will hopefully enable us to produce models with absolute certainty because of the largely helical nature of the BDLP molecule. In addition to the mechanistic work, we also aim to obtain information about the biological role of BDLP in bacteria such as E. coli and B. subtilis. It is early days and we propose to use localisation techniques (GFP, IFM, gold-labelled sections, fractionation etc.) to gain first insights. The further route is unclear, depending on the outcome of these experiments but we will complement these with mutants of the GTPase function and KOs.